Multi Compartment Computation Protocol based on DSbD

Through this project, we will contribute to our industry's understanding of how to build a Multi Compartment Computation protocol that provides distribution of a computation across multiple compartments where no individual compartment can see the other compartments data. As company, we require this for our products but the opportunity is much bigger than our sector alone (mental health records). Many use cases exist, for example in financial services, in enterprise and in media to enhance security around secrets, data and content.

With this grant, our objective is to investigate a solution that could mitigate current vulnerabilities and challenges posed by physical Hardware Security Modules (HSMs), by researching a secure multi-compartment computation protocol framework to securely and privately compute on distributed data without exposing or moving it by controlling dataflows within object capabilities via isolated compartments with assured pipelines.

We are a passionate Mental Wellbeing SME but security underpins our technology for MHR safety, our positioning and our growth. The work focuses on application layer compartmentalisation with modular abstracted compartments that can compute on its capabilities without ever exposing or moving it.